Targeted Protein Degradation for the Treatment of Viral Infection

This project is in the emerging area of targeted protein degradation. The project will involve both the synthesis and biological testing of new proteolysis targeting chimeras (PROTACs) designed to degrade viral proteins. This represents the earliest step toward a new way of thinking about treating infectious disease.